University of Southampton and Magma Global Limited KTP 22_23 R4

To understand the effects of defects and their role in the mechanical performance of thermoplastic composite pipes. Advanced quality control criteria will provide superior products and reduce complex qualification programmes.